Nottingham Trent University and Divit Beauty Limited KTP 24_25 R2

To develop an intelligent Warehouse Management System (iWMS). The key features of the iWMS include artificial intelligence-enabled warehouse data analytics, IoT-based warehouse process automation, and trustworthy cyber threat resilience.